Activity to support identification and prioritisation of challenges around environmental sustainability in China and other DAC countries in the Southeast Asia region

Technical abstract
1. Carry out desk work around key challenges for China and other DAC countries in Southeast Asia around sustainability and the environment to identify to key needs for the local environment and scoping existing capabilities; specifically, we will focus on three areas: environmental pollution, food security and antimicrobial resistance;

2. Work with our long term partner BGI in China and other local experts such as CAS to identity key synthetic biology groups in China and other DAC countries in southeast Asia capable and/or interested in working on these identified challenges;

3. Plan a series of workshops/meetings with key groups to evaluate capability, explore needs and identify opportunities to apply large scale DNA assembly to address needs specific for China and other DAC countries in southeast Asia (e.g. biosecurity; specific environmental monitoring needs; ethics and the RRI agenda);

4. Host interested parties in Edinburgh for a follow-up workshop and further detailed discussions during January/February;

5. Develop a UK Foundry-China nexus and scope a ‘plan of action for future collaboration’ defining 2-3 collaborative high-profile DNA assembly projects with ODA objectives by end of March 2017.